Functional organic dyes: synthesis, supramolecular chemistry and photophysics

This project will aim to prepare novel functional organic dye derivatives and understand how their supramolecular chemistry governs their fundamental photophysics, for ultimate applications in optical sensing, aritifical photosynthesis and optoelectronic materials.